Feasibility study on a non-mammalian marine collagen which has similar properties to mammalian collagen.

Mikota Ltd is a startup in the high value niche market of novel biomaterials from the marine environment. This project is for a feasibility study into a new and novel non-mammalian marine collagen which is thermally stable in its native form, in line with bovine collagen, the gold standard for biomaterials. This will be a product that, from early indications, has all the benefits of bovine collagen with the added advantage of being non-mammalian. The biomaterials market has actively demanded and pursued non-mammalian alternatives in the collagen range, but the present technologies have fallen short on a critical deliverable, which is thermal stability. Fish collagen has a very low melting point, as do the so called "collagen-like" jellyfish products on the market, which also struggle to actually be identified as collagen. The project will include early stage technical feasibility work undertaken by our industry partner, Collagen Solutions plc, and includes market analysis and customer questionnaire work being done by Mikota Ltd in conjunction with Collagen Solutions and select potential customers and agents.